NEUROQUANT - Neurovascular MR coil powered by quantitative neuroimaging technologies for Alzheimer’s disease diagnosis, prognosis, and therapy monitoring.

Alzheimer's and other neurodegenerative diseases represent significant challenges for society, particularly given our aging population. This project aims to develop advanced new MRI brain imaging equipment to provide much more data on the composition of the brain. The hardware and software tools developed in this project have a clear purpose: to advance research in this field, enhance our understanding of the disease, and enable early detection. By allowing the safe use of new drugs that slow disease progression, the project directly contributes to improving patients' well-being. Moreover, a longer and healthier life benefits not only the affected individual but also positively impacts their social environment and, by extension, the entire civilization.